Novel bioreactor design for fermentation of syngas to industrially relevant chemicals

Synthesis gas, also known as syngas, is a gas that can be produced from a number of carbon neutral and waste feedstocks, including biomass and municipal wastes. Syngas can be used to make a large number of useful fuel and industrial chemicals via microorganisms that can consume syngas as their sole source of energy. However, since the syngas does not dissolve well in liquid, it is a challenge to develop systems that will allow the microorganism to access enough syngas to produce its target compounds rapidly enough for economic feasibility. Acidophil has designed a novel growth chamber that is expected to increase the rate at which syngas can be taken up by the microorganism. This project is designed to generate a prototype and proof of concept data of this novel system. Successful completion will advance a technology that has the potential to dramatically expand the number of chemicals that can be economically produced from waste material via fermentation of syngas.